Skyprospector - Predicting savings from “microgeneration aware” dynamic demand technology

Skyprospector is a service that enables electricity customers to determine the mix of microgeneration and dynamic demand shifting technologies that provides the best return on investment for their context. The Skyprospector service uses high-resolution data streams from electricity meters, microgenerators and heating and cooling appliances such as air source heat pumps and hot water immersion heaters to predict cost savings when electricity demand is managed to make best use of power generated on site. This “smart” or “microgeneration aware” management of demand has significant potential for electricity customers to save money and eventually partipicate in the national grid’s electricity load balancing market.